INHERIT:Next Generation Solutions for Sustainable, Inclusive, Resource-efficient and Resilient Cultural Heritage

Culture heritage - tangible and intangible - can be understood as a reservoir of creativity, well-being, identity and knowledge that is useful to overcome present and future challenges. The cultural value attributed to our traditional and historic buildings denotes our identity as communities and individuals, playing an important role both in urban and rural domains. The historic building stock is heterogeneous and consists of buildings from different time periods, constructed in different ways with different materials, and also follows different architectural ideals. Thissituation impliesthat there is a need for differentiated renovation strategies and targeted policies along the heritage built environment’s life cycle that promote energy efficiency, sustainability, inclusiveness and resource efficiency, while preserving cultural heritage value. The overall vision of INHERIT is to create a systematic methodology, accompanied by leading edge Information and Communication Technologies (ICTs), such as Internet of Things (IoT), Artificial Intelligence (AI) and (big) data analytics, and associated social/behavioural practices, towards sustainable, inclusive and resource-efficient CH solutions. INHERIT will enable socially innovative and economic viable interventions at different urban levels (buildings, city/neighbourhood), covering all relevant aspects of the heritage-built environment’s life cycle: (1) Design and renovation; (2) Monitoring, operation and management; (3) Preservation and maintenance. The solutions will be tested in 8 cultural heritage sites across EU. In addition, INHERIT will create a capacity building programme addressing heritage operators and stakeholders (including large companies, SMEs, public authorities, research organisations and citizens) to support sustainable CH with particular focus on NEB community and projects and will work on policy recommendations towards sustainable heritage.